Additively manufactured cellular materials for personal protective equipment

Improving head impact protection is an important objective for a wide range of industry sectors, including sports, transport (cycling, motorcycling), and Personal Protective Equipment (PPE) for the emergency services and others. The specific focus of this research is the reduction of traumatic brain injury (TBI) in contact sports, which is an issue of growing concern for both professional and amateur sport. The project is part of an ongoing research collaboration between Cambridge University, Cardiff University and equipment manufacturer Charles Owen Ltd, which has resulted in a recent successful entry in the National Football League (NFL) Head Health Challenge III.
The specific aim of this PhD project is to develop improved understanding of the use of additive manufacturing (AM) - or 3D printing - in the delivery of improved head impact protection solutions for contact sports. Preliminary results have shown the potential for 3D printed cellular materials manufactured from flexible thermoplastic elastomers (TPEs) to outperform traditional impact attenuating materials (such as polystyrene foam). However, this approach has significant potential for development. Recent advances in AM enable the manufacture of cellular structures without the geometrical restrictions arising from traditional manufacturing routes. This introduces unparalleled design freedom. The use of elastomeric TPE cellular materials offers much greater potential to design for repeated impacts, compared to traditional solutions. There is also scope to exploit the capabilities of AM to enhance ergonomics (thermal insulation, breathability, fit, weight) compared to traditional PPE materials. However, for this to progress, better understanding is required of:
1. the dynamic mechanical performance of additively manufactured TPE cellular materials,
2. the influence of the AM process (fused deposition modelling, FDM, or laser sintering, LS) on the properties of the constituent TPE and the resulting AM cellular material,
3. the relationship between the cellular architecture and head impact injury metrics,
4. the design tools necessary to optimise these materials for practical applications.
The PhD project will consist of the following tasks:
1. Characterisation and modelling of TPE cellular materials for PPE, produced using a FDM-based AM process. Material property data will be measured for a commercially available TPE material compatible with AM, using a range of mechanical testing techniques. This data will be used to fit appropriate material models. A combined experimental, numerical (Finite Element Analysis) and analytical investigation will then be carried out to develop understanding of the quasi-static and dynamic response of AM cellular materials under uniaxial compression. Two categories of cellular material will be assessed: honeycombs and lattices.
2. The influence of the AM process on the mechanical performance of flexible cellular materials for PPE. This will extend task 1, focussing on the same sub-set of cellular structures, but comparing the response of materials produced using alternative AM routes. Three material / process combinations will be considered: (i) low shore hardness TPE, FDM route, (ii) high shore hardness TPE, FDM route, (iii) high shore hardness TPE, LS route. Differences in stiffness, energy absorption and buckling modes will be considered. The mechanical testing will be extended to consider mechanical resilience, specifically fatigue and shear failure. A combination of experiments and FEA will again be used.
3. The mechanics of curved shells comprising flexible AM cellular materials. This will extend the knowledge developed in tasks 1 or 2, to consider the influence of conforming a cellular material to the head on its mechanical performance. Alternative conforming strategies will be assessed, including cell morphing and cell trimming. Numerical and analytical modelling will be used.
4. Material selection tool for a h